Development and Commercial Exploitation of Novel Fungal Strains for use in the Food Industry

Fungi are used in the production of a number of foodstuffs. We have developed a novel technology which allows us to generate new fungal strains that might have enhanced properties for use in the production of certain food products. This would include the production of strains with novel flavours which would have societal and market appeal; strains with lowered content of potentially harmful 'mycotoxins' and salt use, which would therefore be of benefit to health; and strains with faster growth rates that would be of benefit to the food producers due to reduced manufacturing costs. We aim to use out novel technology to produce a range of new fungal strains, which will be screened for desirable combinations of such flavour, health and growth characteristics. These will then be used in trials with taster panels to gauge the appeal of the new strains, before possible large-scale production and exploitation of the novel strains in collaboration with partners in the food industry.